Defra Policy Placement Secondment (NERC Remit: Environmental Science)

The purpose of this Policy Placement is to facilitate Knowledge-Exchange (KE), defined by NERC as 'a two-way exchange of skilled people, knowledge and expertise between the scientific community and those who use science.